TractAir Proactive Overrun Brake System

TractAir Limited is a highly innovative company focused on the design of airbrakes for
special applications. The company was established in 1985 to design, build and install
pneumatic and hydraulic brake systems for agricultural tractor manufacturers, dealers and end users. Over the years, TractAir has diversified and, being design led, has designed systems for other applications including dockyards, railways, land trains, airports, off road vehicles, construction plant and equipment. Today, the company achieves sales of around £3m, employing a staff of 27. Export already accounts for 95% of turnover, with sales to manufacturers of tractors, trailers, as well as through international distributors and agents.
The development project being considered is to address the worldwide market covering the towing of lighter trailed units, such as caravans, for which legislation does not yet follow best practice. Tractair have identified an opportunity and conceived of a method to significantly improve the braking characteristics and safety of all types of ‘trailers fitted with mechanical ‘over-run braking systems’ towed behind any self-propelled vehicle. The new Tractair system will alleviate the problem of ‘jack-knifing’ and provide a safer, proactive solution based on the development of a compressed air braking unit.
The new system will enable the company to diversify into a mass market, and generate
significant sales, both UK and export, and further improve our economies of scale. The
project will safeguard the future of the company and will support the UK economy at all
levels, providing additional valuable employment and revenue.
Societally, the improvement in trailer safety will save many lives and reduce injuries from
trailer accidents. The technology is clean being based on air rather than hydraulic fluids.
Retrofit installation will also provide caravan and trailer dealers with additional sources of revenue and employment opportunities.